Investigation of thermal effects on Thermal Elasto-Hydrodynamic Lubrication in Journal Bearings

Thermo-elastohydrodynamic lubrication (TEHL) theory is a computationally efficient way to model lubricating regions in a bearing. This research will use TEHL to investigate the thermal effects on the performance of lubricating films in journal bearings, which play a vital role in many engineering applications supporting rotational shafts and reducing frictional losses. This research would aim to incorporate a variant of TEHL theory which includes for example density variation and temperature dependant material properties in the fluid model and implement them in a CFD software such as OpenFOAM.